Newcastle University And Casmaco Limited

To research the technological and business directions of Case Management software in public and industry sector organisations to produce and implement a sustainable long-term business strategy.